Chromaroma - Off the Rails

This feasibility study will investigate the development of advanced mobile applications that intelligently understand user movement patterns. It will utilise smartphone sensors, game play and unique visualisations, to make the user more aware of their daily travel. It will encourage better use of the transport network, motivate modal shifts, reduce CO2, generate revenue and increase physical exercise.